Regenerative treatment for dog Osteoarthritis

"Osteoarthritis (OA) is a degenerative joint disease, affecting the whole joint, causing pain and discomfort. OA is widespread among dogs and several breeds are commonly affected due to genetic defects leading to weakened joints that are already degenerating before adulthood. Once symptoms develop, the disease is irreversible.

OA is currently not curable; present therapies focus on decreasing inflammation and pain, thus temporarily improving mobility but don't treat the underlying cause (joint degeneration). Treatments range from anti-inflammatory drugs to invasive total joint replacement. None of the current therapies are able to stall or reverse joint degradation, therefore, affected dogs require repeated intervention and lifelong clinical management.

We have developed a novel proprietary formulation, which we are now looking to develop into a licensed veterinary medicine to treat osteoarthritis in the UK and EU.

The proposed project is an early essential step in this direction, where our Project Team of experts will work together to:

- optimize product formulation required for the large-scale manufacturing and deployment

- establish safety and the minimal efficacious dose in controlled clinical studies

- develop the medicine to meet all regulatory quality, safety and efficacy standards

- develop a comprehensive market development strategy"